Indoor Air Quality Sensors

The supplier I have in mind is Professor Norman Ratcliffe’s group in the Department of Applied Sciences, at the University of the West of England. Prof. Ratcliffe has specialised in the gas/volatile analysis field for over 20 years particularly for the agri-food and medical industry. His group has developed numerous VOC gas detection systems, ranging from monitoring the condition of ham to measuring the freshness of vegetable produce. The group’s laboratory is equipped with the necessary specialist gas testing kit needed to carry out the work.